University of Northumbria at Newcastle And North Tyneside Council

To optimise the health and wellbeing of older people in council housing through a range of preventative and reablement strategies in order to promote ageing in place.